iProov Flick: Unique neuro-muscular gesture as ID

The iProov Flick project will investigate the potential for a gesture to provide a unique form of identity authentication. iProov is a pioneer of “zero-effort, one-step, two-factor” identification. The feasibility study investigates the potential of including the neuro-muscular ‘signature’ of an effort-free gesture, to establish user identity. Building on modern device capabilities and iProov technology innovation, this delivers a new and unique form of identity verification to be created, with exceptional ease to the user, as part of a multi-part authentication process.